Improved genetic stability in regenerated crops

Genome stability is important in plants to maintain genetic uniformity of cultivated crop varieties. Recently developed methods applied to plant material, e.g. tissue culture for plant transformation, can induce genome instability by activating uncontrolled mobilization of LTR retrotransposons (LTR-TEs). These can proliferate in plant genomes by copying their DNA sequence by reverse transcription (RT) of an RNA intermediate molecule, with a process similar to mammal retroviruses. This results in uncontrolled genetic variation in propagated plant material, representing a serious threat to crop genetic stability and food security, particularly for non-model crops with limited genomics resources. This includes banana (Musa spp.) material, which can lead to major alteration at genomic level in the regenerated plants, causing lost or alteration of commercial relevant traits and strongly limiting the biotechnological application for this crop.

In this project, antiretroviral drugs will be used as a suitable approach to control the activation in LTR-TEs in plants. The efficacy of this new protocol on genome stability will be investigated, both on LTR-TE roles in plant genome stability, and the reduction of genome instability in crop systems. This will increase crop genetic safely of future generated varieties and will facilitate epigenetics studies in plants. This will also potentially uncover new genetic elements and their contribution to genome evolution and adaptation to the environment. While LTR-TEs activity in model plants is well described, their potential effects on genome dynamics are almost completely overlooked in some crops such as tropical species. This study will produce valuable genomics resources for banana and other tropical crops, which will become available for future research studies. This will further facilitate the application of these biotechnological approaches to non-model crops species, with a positive impact on breeding schemes and improved food security.